An Incremental Program Induction Model of Slow Mapping Words to Meanings

In contrast to classical semantic theories \cite{barwise1981generalized}, recent work has argued that the meanings of quantifiers like `most' are effective procedures for semantic verification \cite{pietroski2009meaning}. In an eye-tracking experiment we examine the theory in question in light of related research on numerosity computation like applying a constraint based on the additive area heuristic \cite{yousif2020area}. We address the following questions: 1) can we can predict the strategy used by participants from their eye-movements? and 2) can we can predict people's default strategies, as identified from eye movements and by features of the presentation context. We show that strategies can generally be decoded from eye-movements, that people's default strategy without instruction is predictable by display context and that there is variation the algorithm used across different contexts.